AI guided gene silencing

In gene technologies lies the future of human and environmental health. Edited genes and other gene-based therapeutics will create more nutritious and environmentally friendly crops and enable the fight against debilitating diseases. Recently, new tools such as CRISPR/Cas9 greatly simplified gene editing and enabled us to perform genetic changes more precisely than ever before.

But the successful application of these new technologies remains difficult. We talked to more than 50 life sciences companies and learnt that they often operate on a trial-and-error basis, starting from expert opinions to filter long lists of potential candidates, and then validating the top "guesses" experimentally to select the best one. These trial-and-error iterations take months of laboratory work and, critically, most experimental validations are not systematically used to improve the future selection of candidate strategies.

In theory, AI, i.e., computer algorithms that "learn" from past experiments to predict new experiments, could solve this problem. Yet, using conventional AI algorithms requires very large datasets of tens of thousands of datapoints.

This is where DeepMirror's core technology is bringing about a paradigm shift. In contrast to conventional AI algorithms, DeepMirror uses so-called semi-supervised learning to enable AI learning predictions using small datasets, thereby being at the forefront of the shift from "big" to "small" data. Remarkably, we found that our technology may cut months of laboratory work in a pilot study with a prominent crop gene silencing company in the UK, potentially enabling them to speed up their gene editing pipeline by 25-90% in the coming year.

We are applying for the Innovate UK Smart Grant to perform essential R&D and productization of this technology, to establish our position in the Life Sciences market as providers of software to select optimal gene-silencing strategies. If successful, our technology will disrupt gene silencing workflows, dramatically accelerating the development of new health innovations such as pathogen-resistant high yield crops and new therapeutics, with huge benefits for human health, the environment, and the UK economy.